Leeds Becket University and Omega Security Systems Limited

To research, develop and implement a scale able and modular system which monitors and analyzes individual behavioral patterns and movements in a range of environments